Large-scale integrative studies of risk factors in coronary heart disease: from discovery to application

If medical studies can reliably demonstrate that a particular factor is relevant to heart disease, then this could have important implications for the prediction and prevention of disease, as, for example, is now the case with measurement and modification of blood LDL("bad")-cholesterol levels.

Unfortunately, attempts using conventional approaches to identify risk factors that have cause-and-effect relationships with heart disease have often yielded costly failures in drug trials of new medicines.

Similarly, only modest improvements have been achieved in the prediction of heart disease with incremental modifications to conventional approaches.

Our research plan offers a fundamentally new approach to address these problems by combining the precision of molecular measurements with the power of large-scale population health studies. The deep integration of cutting-edge technologies for genetic and biochemical measurement technologies with extremely large and mature biomedical surveys ("epidemiological studies") of heart disease will yield studies that combine unprecedented power and detail.

In particular, for 50,000 people with heart attacks and 50,000 controls, we have for each participant, already recorded extensive detail about:

-genetic make-up (eg, up to one million genetic variants or "letters")
-blood biochemistry (eg, up to a few hundred analytes)
-lifestyle and other habits (eg, diet, physical activity, tobacco and alcohol consumption).

In the most informative subsets of these participants, we will conduct state-of-the-art measurements to supplement this extensive existing information. A key advantage of blood measurement methods called "lipidomics" and "metabonomics" should be that, although they relate to biochemical processes likely to be relevant to the causation of heart attacks (ie, fat and sugar metabolism, respectively), they cast wide scientific nets. This should avoid premature assumptions about the identity of the precise factors that might emerge to be relevant to heart disease.

Furthermore, as funding has already been awarded for "lipidomics" and "metabonomics" assays in 15,000 "control" participants in one of our studies (which we share with a study of new-onset type 2 diabetes), we will achieve major scientific synergy and cost savings by conducting concurrently the same assays in patients with new onset heart disease.

To help harvest the complex and rich data that will emerge from our studies in a rigorous and principled manner, our team includes world leaders in biostatistics. We will build on innovative approaches that we have previously developed to help distinguish causal from non-causal factors in heart disease.

The objective will be to discover entirely new causes of heart disease as well as to evaluate a variety of factors already suspected in heart disease, such as blood fats, sugar metabolism, "inflammation" (which is the body's response to injury), and nutritional factors.

We will use the same databases (supplemented by additional sources of information) to develop and test a range of approaches that have potential to improve the prediction of first-onset heart disease, such as those that:

-maximise accuracy of the prediction of heart disease, such as detailed scores containing genetic and biochemical information, which may be especially relevant to young people contemplating a lifetime of preventive therapy or to people with a strong family history of heart disease

-promote efficiency for health services, eg, "sequential" screening, which initially involves comparatively simple tests for everyone, then focusing more costly and detailed measurements on individuals initially identified as being most likely to benefit from further assessment.

Technical abstract
With separate funding, we have established a consortium of 50,000 first-onset CHD cases and 50,000 controls, including ~25,000 incident CHD cases and ~25,000 controls from "nested" case-control or case-cohort subsets in population-based prospective studies. All are sharing extensive individual participant data.

For all 100,000 participants, we are assaying a novel gene array (Exome+), as well as CardioMetabochip and genomewide association arrays in ~60,000 participants. These arrays furnish complementary data, enabling: i) study of >310,000 coding variants ii) dense fine-mapping of 360 priority loci (eg, >100 loci nominated by pharma, reflecting industry's priorities) iii) deep replication of previously identified promising variants and iv) imputation of 15 million additional variants.

In large subsets, we are assaying ~200 soluble biomarkers of potential vascular relevance, eg: i) a panel of phospholipid fatty acids ii) pro-atherogenic and/or pro-inflammatory lipids iii) adipocytokines, endocrine factors iv) carotenoids and vitamins.

We now propose to conduct lipidomics, metabonomics, and detailed inflammation biomarker assays in key subsets of these participants, capitalising on recent strategic investment in MRC labs.

This combination of exceptional statistical power, access to individual-level data, extensive genotyping, and extensive phenotyping should provide great opportunities for: i) discovery ii) causal analysis (using Mendelian randomisation analysis) and iii) advancement of disease prediction strategies.

To meet the challenges of analysing such exceptionally large and detailed datasets, we have assembled a world-leading analytical team led by the current, and the recent former, Directors of the MRC Biostatistics Unit. To hasten translation of findings, we have made arrangements for a variety of follow-on studies.

To execute our plan, we seek support to maintain a core subset of our existing scientific team.

Potential impact
In addition to the academic benefits described above, this proposal has the potential to contribute to industry and public policy:

1) Industry

Our research will directly address three inter-related issues underlying the high rate of failure in medicines development: a) identification of new therapeutic targets b) validation of proposed therapeutic targets and c) stratified approaches to test new agents.

Our findings should feed swiftly into senior R&D decision-making, both at pharmaceutical companies and small and medium-sized enterprises in the biotechnology sector, because:

-industry partners (Merck, Novartis, Pfizer) have co-funded genetic assays for our 100,000-person consortium on a pre-competitive basis, and they will follow the results closely because we have regular meetings and other mechanisms in place (see Pathways to Impact)

-we will continue to work closely with industry to hasten medicines development, exemplified by establishment of the Pfizer-Cambridge Centre for CVD Genomics in our department in 2011 (which has attracted 2 MRC CASE industrial PhD awards and NIHR co-funding)

-we have regular opportunities to engage with senior industry decision-makers, eg: the CEU has strategic collaborations with several industry partners. As noted above, JD is on the international scientific advisory boards of pharmaceutical and biotechnology companies.

The enthusiasm of industry for our proposal is demonstrated by the attached letters of support from:

Merck: Dr M Mendelsohn, Global Franchise Head, Atherosclerosis and CVD, and Dr D Bloomfield, Global Head of CVD Discovery

Novartis: Dr L Letvak, Global Development Franchise Head, Critical Care, and Dr D Keefe, Global Program Head, Lipids

Pfizer: Dr T Rolph, Chief Scientific Officer, Global Cardiovascular Franchise, and Dr N Sarwar, Global Head of Population Research and CVD Genetics

Sanofi: Dr A Plump, Deputy Head of Research and Translational Medicine.

2) NHS, other healthcare providers, policy makers

Although the UK recently introduced a universal national CVD screening programme (NHS Health Check) for adults aged 40-74 years with an expected cost of £2 billion for the initial 5 years, it is acknowledged that many of its details have not been founded on robust evidence and could be optimised (or even re-designed) with emergence of new data.

More generally, there are diverse (and often divergent) guidelines from international bodies about optimum approaches to CVD risk screening, partly because of the limitations in the underpinning epidemiological studies.

Our results should contribute to screening policy because:

-we are closely engaged with translational initiatives of the UK NIHR, eg: JD is the leader of the Population Science theme of the NIHR Cambridge Biomedical Research Centre and of the stroke biomarkers theme of the NIHR Healthcare Technology Cooperative awarded to Cambridge in 2012.

-our previous results have influenced CVD screening guidelines in the USA (eg, AHA / American College of Cardiology) and in Europe (eg, European Society of Cardiology)

-we are contributing to EU initiatives in CVD risk screening as part of EC-FP7.